University of Northumbria at Newcastle And Avid Technology Group Limited

To establish core expertise in coupled Computational Fluid Dynamics/Structural Analysis to enable the design of key products for low and zero emissions vehicles.